Novel "lightweighting" technology for injection moulding

We have observed that the process can achieve a foamed material, but do not understand the mechanisms that cause the process to work and we need an external expert to explain the likely mechanisms. We then need them to undertake a design of experiment exercise, to establish what the process might be capable of achieving. We would also like them to comment on state of the art, with a view to exploring what intellectual property that we can protect.